X-WIND Distributed Energy Storage

To identify a suitable compact energy storage technology that can be deployed with the X-Wind wind energy generator for off-grid, unique power supply and grid balancing applications. To identify the integration requirements between potential technology platform options.